Transport and Gapless modes in Holography

Einstein-Maxwell-Dilaton theories with bulk global symmetries will be studied to shed light on their condensed matter duals. In particular, we are interested in thermoelectric transport; Q-Lattices provide a convenient way to regularize these properties, which will be used. We expect the novel element to be the spontaneous breaking of translational symmetry by the bulk global symmetry, independent of the momentum-relaxing Q-Lattice. In line with previous work by Donos, we can study the diffusion constants and DC conductivities of these models."